Stongly Coupled Field Theories, String Theory and Gravity

This project is concerned with string theory and quantum field theory (QFT). There are two broad aims. Part I is to use tools inspired from string theory to describe otherwise intractable regimes of QFT. Part II is to use new geometric tools within string theory to describe aspects of gravity and our observable universe.

QFT describes interactions at the sub-atomic level of our universe exceptionally well, underpinning all experimentally verified particles and interactions. The equations of QFT, except in special circumstances are unwieldy and not amenable to a direct analysis. The standard approach is to approximate the equations in a manner known as perturbation theory. This requires the interactions between particles be weak, not a universal situation. Often, the interactions are strong, a situation known as strong coupling, and the perturbation theory approximation breaks down. This problem is a major limitation for understanding many aspects of particle physics.

Moreover, QFT does not describe macroscopic interactions, in particular gravity. If we are dealing with very dense objects such as black holes, then we need to find a theory that incorporates Einstein's theory of general relativity and QFT. The leading candidate that does this is string theory. In order to work, it requires stringent mathematical conditions be imposed. For example, in addition to the three dimensions we observe, there must exist six additional dimensions, whose geometry is very small and so not visible to present day experiment. A rough analogy is with a hose: from a distance it looks one-dimensional, but on closer inspection there is an additional circular direction. Describing the physics of the observable universe becomes a problem closely tied to the geometry of certain spaces, and conversely, demanding sensible physics as an output of string theory leads to new geometric techniques. One can then understand quantum corrections as coming from the string theory itself.

String theory has led to new ideas in our understanding of QFT and gravity.

We start with a strongly coupled QFT. Holography is an equivalence between two theories, let us call them theory A and theory B. Theory A is a d+1-dimensional gravity theory while theory B is QFT in flat (without gravity) d-dimensional space. Holography means that theory A can be utilised to learn about strong coupling aspects of theory B and vice versa. For example, theory B can be integrable, meaning it is completely soluble, and information about the strong coupling regime is determined purely by symmetry. Holography means we can determine (perhaps obscure) properties of theory A, the gravity theory. Conversely, via classical gravity, theory A can be used to describe regimes of strong coupling in theory B. Even if theory A nor theory B are not realistic models - one typically makes simplifying assumptions for the dualities to work -- one might hope the resulting features are universal, teaching us some new lessons on otherwise difficult problems in particle physics. Part I of this proposal is concerned with developing holography in a new paradigm of examples, as well as using integrability to explore properties of QFT.

Next, in the context of gravity, new ideas have arisen in understanding black holes. Symmetries that derive from string theory, e.g. supersymmetry, have led to novel techniques for obtaining new types of black holes, as well as understanding their geometric and physical properties. Many interesting questions arise: what is the role of quantum corrections to these black hole solutions? Are they stable? A different but related question is how can we use string theory to describe quasi-realistic phenomenological models? Doing so requires understanding the geometry of spaces. What types of geometries lead to realistic models of our universe? What is the role of quantum corrections? These are the types of questions that form part II of this proposal.

Potential impact
The proposal is designed to advance our understanding of current fundamental issues in theoretical physics. As such, the primary impact will be in particle physics research. Our work will also continue to have significant inter-disciplinary impact in theoretical physics and mathematics, as demonstrated by the involvement of the Fields, Strings and Geometry group in the organization of a Clay mathematics workshop on Geometry and Fluids at Oxford in 2014, and other national and international conferences. We expect to have considerable UK and international academic impact.

Group members will actively engage in knowledge exchange with academics via seminars and conferences. We will continue to extend our extensive collaborations in the UK and abroad, and to further develop our extremely strong publication output in high-impact international journals. We shall also develop new methods of disseminating our ideas over the internet, using the nLab wiki platform. This has the advantage of quickly reaching a larger global audience of MSc and PhD students, among whom there is significant interest in our areas of research. Our proposal will therefore benefit the UK science environment.

Knowledge transfer in the context of PhD student training and PDRA mentoring will continue to be developed and enhanced by the expertise of the group members and our network of collaborators. The department offers excellent support in this context, and enables our young researchers to develop their research careers. We also facilitate knowledge transfer by developing new undergraduate courses in STFC related areas. There is considerable interest in these. Our students appreciate that UK employers in finance and high-tech industry value both the intellectual rigour and the imagination and creativity required to understand abstract concepts which are crucial for successfully completing such courses. In this way, our research contributes to important aspects of the UK economy.

In addition, members of the group actively participate in outreach activities with undergraduate and A-level students. The national undergraduate conference Tomorrow's Mathematicians Today was held in Surrey in 2014. It was particularly successful, and will return in 2018. Also, Torielli had been awarded a Nuffield research placement to supervise an A-level student in Summer 2016 on a STFC related project. Such opportunities enable group members to actively enhance the impact of our work in the context of the UK education environment, as well as in wider society.

The advancement of fundamental sciences is one of the significant landmarks in the development of modern societies. Research in fundamental physics has frequently exhibited enormous long-term impact. Developments in quantum mechanics and general relativity, initially considered purely theoretical, now have diverse applications in the present day, from the properties of solid state electronics in computers to the precise calibration of the motion of GPS satellites. This is recognized by the public, as evidenced by public interest in television and radio programmes such as Horizon, the BBC Reith Lectures on black holes given by Prof. S. Hawking, as well as programmes presented by Prof. Jim Al-Khalili (Surrey).

We will therefore give public lectures based on our research areas to engage with the public, as well as presenting our work in an accessible form on our website. We shall also continue with our school outreach activities.

In an increasingly scientific global society, it is of particular importance that the general public should be scientifically informed. Our outreach activities will therefore benefit the public by increasing their understanding of science, and encouraging future generations to pursue pure science.